Anglia Ruskin University and M G Electric (Colchester) Limited

Embedding the capability to develop and commercialise a new 'smart' assisted medical pump that facilitates self-assessment and self-diagnosis of patients. This will diversify and enhance MGE's product range and internal capabilities, allowing the company to create a long term strategic advantage.